Cryogenic Composites for Hydrogen Storage

Hydrogen must be stored as a liquid to achieve the energy density needed for many aircraft applications.
Composites have the advantage of being lightweight and strong for this use, but their application at low temperature is restricted.
The EngD project will focus on finding the most viable solution for composites in hydrogen storage.
The performance of different materials produced by a range of manufacturing processes will be investigated at low temperature.
Novel methods of material characterisation at low temperatures will be developed and exploited in storage vessel design.
As the successful candidate, your interest in brand new, developmental testing methods will be used as the basis for design and certification of the future hydrogen economy